Glacier retreat, water quality and climate justice: from citizen science to citizen-led science in Chile

The aim of the project is to develop sustainable citizen-led science and international collaborations to address the pressing issue of declining water availability, access, and useability in glacierized catchments in the Chilean Andes. Glacier retreat threatens the quantity and quality of water resources for human populations and ecosystems in glacierised catchments worldwide (Huss and Hock, 2018; Milner et al. 2017). To understand the influence of glacier retreat on the availability and quality of water resources, it is essential to study not only changes in glacial water storage and run-off, but also how complex social interactions affect access to, and use of, glacier-fed water supplies. For example, there are a variety of demands on the water supply in glacierised catchments, such as from water-intensive high-mountain mining activities, and intensive agriculture. A community-led approach is required to address these challenges - something that currently is lacking in glaciological research (Carey et al., 2017; Carey et al., 2022, Drenkhan et al., 2022). Our project will provide this necessary research by creating participatory mapping workshops, socio-environmental analysis coproduced by diverse stakeholders (e.g., communities, scientists, and policy specialists) and an interactive digital landscape platform, all of which will be accompanied by the initial design of a grassroot monitoring system.